Unlocking Community Insights: Leveraging Voluntary, Community and Social Enterprise Sector Information for Inclusive Social Science Research

Across the UK there are approximately 200,000 registered charities and 131,000 social enterprises, collectively employing around 3.3 million people and managing an income exceeding £80 billion. These Voluntary, Community, and Social Enterprise (VCSE) organisations work at grassroots level and are involved in tackling some of our greatest societal challenges, ranging from environmental conservation to health and social care. By virtue of their close community ties, such organisations offer unique insights into the lives of diverse, marginalized, and often under-represented people and groups.
A key feature of VCSE organisations’ operations is they routine and regular gather information about these communities, in forms such as community mapping, support needs assessments, and project evaluations. They use this information to shape their service delivery, inform strategy and funding bids, report to their funders and commissioners, and engage in representation and influence policy decisions. However, much of it is inconsistently gathered, unstructured and trapped within individual organisations, making it difficult to access and utilise effectively for broader research purposes.
Our project proposes to examine the feasibility of unlocking this inaccessible information by creating a new data collections infrastructure that could transform it into data for research purposes. Given the huge diversity of the sector and its capabilities for information collection, we believe that there is significant potential to achieve the goals of this funding call to “create large data sets that could answer a range of research questions over time and across different disciplines”. We argue that unlocking this information could not only improve understanding of societal diversity and dynamics, thereby improving research, but also ease the burden of new data collection on individuals and communities, and reduce duplication of effort and data fragmentation.
We plan to collaborate directly with VCSE organisations to co-design a data collection infrastructure that facilitates advanced social science research and also improves the operational capabilities of the VCSE sector itself, resulting in a reciprocal and sustainable model of data collection.
This project will involve:

Understanding the needs of the social science research community and the potential subject areas that this new data collection infrastructure could fulfil.
Evaluating existing information collection practices within VCSE organisations to identify opportunities for improvements.
Examining the ethical, legal and practical information management challenges that could arise within the new data infrastructure and propose ideas for mitigation of these issues in ways that are mutually beneficial.
Developing prototypes for improved data management systems.
Conducting interviews and workshops with stakeholders from academia, policy-making, and the VCSE sector to understand their needs and refine these systems.

By aligning our methodologies with principles of co-design, reciprocity, utility, and inclusivity, we aim to ensure that this venture supports a model of sustainable community development rather than one of extractive data collection.
Our bid is supported by letters from 25 stakeholders, including the Bank of England, DCMS, the ONS, and key sector bodies, underscoring a strong sector and academic backing.
The project will culminate in a feasibility report which will detail the costs, benefits, alongside the challenges and opportunities, detailing recommendations to the ESRC for the long-term and sustainable development of this work.